Machine learning to study accretion flows around black holes

The goal of this project is to make use of machine learning techniques to study accretion flows around black holes. Gas falling towards a black hole forms a thin disk. The inner regions of this disk produce strong X-ray emission that we can observe using space-based telescopes. The intensity of these X-rays varies as function of time and energy, and careful study of this variability can be used to investigate the astrophysics of the accretion disk, hot X-ray emitting corona above the disk, and black hole spacetime. However, the data and theoretical models can be complex and multi-dimensional. Machine learning provides an opportunity to cut through this complexity and significantly improve the efficiency of data analysis and modelling. In this project we will investigate a range of machine learning techniques and how they might be applied to this problem. Examples include the following: Simplifying complex, multi-dimensional regression models, regularisation, and dimensionality reduction techniques.

[1] Characterising the time variability of X-ray spectra using principal component analysis.
[2] Improving the efficiency of data modelling using parallel machine learning algorithms and hardware such as GPUs.
[3] Classifying accretion states using X-ray flux and colours.